PITCH - Petroculture’s Intersections with The Cultural Heritage sector in the context of green transitions

Petroculture’s Intersections with The Cultural Heritage sector in the context of green transitions (PITCH) brings together academic
and cultural sector organisation partners in six countries to spur on the processes by which humanities and arts scholarship and public
interventions can strengthen citizen engagement with the constantly changing nature of cultural heritage and its relationship to past
and present petrocultures. Our innovative and significant multi-site pilot events will provide a model for employing cultural heritage to
creatively engage citizens to spur on environmentally-transformative shifts in both individual and collective organisational/institutional
behaviours. We will provide heritage practitioners and policymakers with the tools to repurpose existing and future forms of heritage
to facilitate just green transitions. PITCH will create a deeper understanding of petroculture’s intersections with heritage practices and
how this reflects social, economic, and political changes over time through our historical and analytical work in archives and collections
and map the secondary literature on the intersections between petrocultures and heritage cultures. We will conduct pilot interventions
at three different types of sites (museums, industrial heritage sites, and heritage landscapes) with four cultural heritage partners to help
citizens understand how petrocultures have affected their lives and be confident about how they might envision those lives otherwise.
In order to ensure the long-lasting impact of the pilot interventions, we will collaborate with key international and European policymaking and practitioner organisations to help citizens face current and future societal transformations with greater confidence. We will develop policy briefings and digital toolkit to ensure the recommended methods are effective across the cultural, geographic, political and socio-economic diversity of Europe.